HYDRA– global cooperative feasibility study

Currently oil tankers are strictly limited to carrying crude oil cargoes on a singular outbound journey,

returning with empty holds. The proposed Exagenica Research HYDRA project seeks to establish proof of

market for a novel maritime engineering solution with the potential to enable crude oil, product and

chemical tankers to be multi-purposed in terms of the type of cargoes they can carry.

This would facilitate transportation on inbound journeys, potentially transforming shipping economics

and its socio-environmental impact.